Novel Technology to Secure Goods in Transportation and Support a Circular Economy

Development of a Novel Technology to Secure Goods in Transportation, providing environmental and financial benefits versus current state of the art and supporting the circular economy.